Queen's University Belfast and Intelligent Enviroments Europe Limited

To develop a real-time, machine learning application level security system specifically tailored to the challenges of protecting digital banking services